Environmental Sampling for Nanosafety Testing

The Study will test the feasibility of developing a novel collection device for sampling of workplace or domestic environments and testing of the collected samples for their health risk. The sample collector will be designed principally to capture sub-microscale materials that are increasingly part of industrial manufacturing and new products. Sample collection will address an unmet need to evaluate the impact of such materials on human biology. Therefore, sample collection with be followed by sample presentation to an ethically-attractive cell culture system based on cell types able to detect these materials, and provide a measurable response indicating their biosafety risk. Ultimately, the system shall have application in the testing, under laboratory or field conditions, of workplace or environmental samples for nanosafety risk.